The Aesthetics of Disappearance: A Land Without People

Through a new portfolio of photographic and video work it is my intention to explore the disappearance of both the physical body and the 'virtual' body (through its representation in art and architecture) in the real and imagined landscapes of the Middle East. What happens to the physical evidence of atrocity and genocide and how does it affect our understanding of, the often beautiful, landscapes into which the bodies of victims disappear? \n\nI plan to investigate the destruction of art and architecture for ideological, religious and political reasons and the problems inherent in the representation of the body. In particular, I want to explore the issue of idolatry from as far back as the Reformation in Britain to the destruction of the Bamiyan Buddahs by the Taliban in Afghanistan and the recent demolition of buildings associated with the prophet Mohammed by the current Saudi Arabian government.\n\nI wish to examine how personal and political narratives relate to contested landscapes, in particular those burdened with conflicting signification and the way in which confession (in both the religious sense, the documentary film making tradition and the confessional mode in contemporary art practice) is adopted as a means of confronting and coming to terms with these events. I am also interested in the way historic visual material (the archive) informs and influences the way in which we understand and represent the present and how the tension between documentary and fiction can be resolved in a work of art.\n\n